Integration in European Financial Markets - an Empirical Asset Pricing Perspective

Do similar financial assets have similar prices in different
countries? While theory says this should be the case, this is
not always what we observe in practice. This fact not only
puzzles researchers but also implies important
consequences for the well functioning of the economy. This
is particularly true in the European Union, where the the
European Central Bank sets the unique monetary policy for
several distinct countries with separate governments,
economic structures and cultures. When similar assets are
priced evenly across countries, we say that markets are
well integrated. This does not always happen, in fact, in the
recent European history we have witnessed several
instances confirming the opposite. In my research, I try to
understand what are the factors affecting stock prices that
gain more or less importance during periods in which
markets are more or less integrated using new econometric
techniques for empirical asset pricing. This inquiry holds
substantial interest for both academia and policymakers. It
helps identify the key aspects of financial markets that
require regulation to foster more efficient, secure, and
resilient financial systems, crucial for the effective
transmission of monetary policy.